University of Reading and Distribution Technology Limited

To use novel insights from behavioural finance and quantitative analysis of large data sets to provide new products for Independent Financial Advisors and Fund Managers which will improve retail investor decision-making.